To develop a constitutive description coupling microstructure and deformation mechanics of two-phase titanium alloys.

To develop a constitutive description coupling microstructure and deformation mechanics of two-phase titanium alloys.